AIX CUSTOMER APP

AIX Live is a unique, immersive viewing experience for sports & entertainment. Designed from the ground up with social distancing in mind, the venue utilises innovative technology to ensure that not only is the environment safe for attendees but extremely convenient and engaging. The app which is being developed as part of this project will make it easy for both customers and staff to practice social distancing measures whilst enjoying this unique experience.